Development of spin qubits in a two-dimensional material for quantum networks and quantum sensing

Optically-active impurity spins in wide-bandgap materials are a resource for quantum technologies, such as quantum sensing and quantum networks. Diamond and silicon carbide are prototypical systems, where point defects in the crystalline lattice display narrow optical transitions and long-lived electronic spin coherence that is coupled to longer-lived nuclear spin memories, all in a convenient solid-state host material. In a series of recent breakthroughs, our team has identified a quantum coherent carbon-related spin defect in a two-dimensional material, hexagonal Boron Nitride (hBN), at room temperature. hBN is a wide bandgap material that hosts atomic scale impurities, or defects that give rise to single photon emission in the visible region. The discovery of a high spin-active optical defect in hBN opens routes to a new quantum spin-photon interface that can operate at ambient conditions.

A key requirement of a spin-photon interface is external control of the optical and spin transitions, as well as control of the environment of the electronic and nuclear spins. All are important for maximizing coherence timescales and spin-photon or purely photonic entanglement.

This project will begin with identification and optimization of an effective host hBN material to pursue for the remainder of the project. The student will use optically detected magnetic resonance and photoluminescence spectroscopy to explore the presence of single optically active spin defects in a range of hBN material. Materials that offer routes to scalable growth (ie. large area CVD growth) and deterministic defect engineering (ie. single crystals) will be investigated. Next, the project will incorporate this material into nanoscale devices. The project will involve incorporating these materials into electrostatically-gated devices that enable us to tune the optical properties (via Stark tuning) and charge environment. Implementation of strain-control on-device will also be explored, enabling control of the intersystem crossing and the optical polarization mechanism. These advancements in device design will be combined with on-chip microwave delivery, for efficient manipulation of the defects spin states. Demonstration of Stark and strain tuning for single spin-active defects in hBN has not previously been demonstrated and would represent a significant result.

This project will involve collaboration with external material providers (from USA and UK, EU) who grow hBN via novel methods of carbon incorporation. The project will also involve measurements of the optimized devices, using optically detected magnetic resonance. Potential applications of the devices being explored in this project are devices for optical quantum networks (distribution of entanglement and quantum states via an optical network), photonic quantum technologies (such as single photon sources for communication) as well as quantum sensing. The research group is currently exploring routes to apply this system to nanoscale quantum sensing.

This project falls within the EPSRC quantum technologies research area.